Sussex Experimental Particle Physics (EPP) Capital Equipment 2013

This proposal presents a request for capital equipment to support the research of the Sussex Experimental Particle Physics group.

Potential impact
Sussex EPP has been historically involved in fundamental research and therefore, by nature, the group has developed an
"impact agenda" that centres on the engagement with the general public and the training of highly numerate science
graduates, rather than on direct collaboration with industry. Therefore the group's "Pathways to Impact" revolves around a
case based on outreach activities and on the furthering of the Government's agenda to develop a science-savvy, highly
skilled graduate workforce.